Luminate On Demand

Luminate Consultancy Limited is a leading London-based mental wellbeing consultancy working with organisations across the UK, supporting the health and wellbeing of their employees through strategic consultancy, training, counselling and other wellbeing sessions & activities.

The business is launching Luminate On Demand, an application designed for mobile (also optimised for desktop) that enables employees in organisations across the UK to access relevant science-backed education, content, exercises and activities to support their mental wellbeing.

Each organisation will have a tailored version of the application to support their current wellbeing programme and provide an integrated employee solution for managing mental health and wellbeing at their company. The project will ensure that every employee has access to content and exercises that will help them improve their mental wellbeing, drawing on a range of disciplines from mindfulness, cognitive behavioural therapy, behavioural science and modern psychology.

We are taking employee wellbeing to the next level, tying together our consultancy work, our live offering and our in-person services with a technology product that supports this learning and provides a solution that can reach employees in any location, at any time, evolving with the world of modern working.